Global sustainability in livestock systems: managing environmental impacts.

Technical abstract
This project will:

• Develop wider links between the UK and Colombia by bringing together teams to undertake joint research to improve forage and fodder management in livestock systems in developing countries.

• The focus will be on ‘climate smart’ forage grasses (used in crop-livestock systems in Colombia and which provide high quality forage and act as ‘pull’ crops attracting pests from food crops in over 80K farms in sub-Saharan Africa), specifically investigating:

1. Soil organic matter (SOM) status and the relationship with soil fertility and resilience of the productivity of the soil-plant system to climate change effects.

2. Existing and potential nitrogen and phosphorus resources and barriers to efficient use, including belowground processes.

3. Options to modify animal, grazing, forage, land and waste management to minimise greenhouse gas (GHG) emissions and increase soil carbon storage.

4. Appropriate life-cycle/ systems metrics and in-field solutions for different forage-based livestock production systems.